Precision Medicine: Who will pay to save 10,000 lives?

Making Precision Medicine Simple. Geneix is engaging healthcare services to integrate genetic data to reduce the waste of life from severe side effects and medical waste.